Asset and Infrastructure Aerial Inspections Using Light RPAS Operating BVLOS

This study will investigate the feasibility of developing an innovative family of VTOL Flying Wing RPAS that can deliver ‘CAA approved’, autonomous, scalable, aerial-survey and inspection systems that are perfectly adapted to the different UK geographic constraints for planning, inspection & maintainance of energy infrastructure assets. The capability has application for the electricity, gas, hydro, nuclear & renewable energy sectors. Such a system would substantially reduce electricity and gas asset inspection costs, dramatically reduce noise levels and be environmentally cleaner than current helicopter operations, whilst providing a platform for aerial inspection of wooden pole circuits, storm damage, as well as emerging asset inspection technologies such as LiDAR. Leading UK and European developed emerging technologies will be used to develop this unique, potentially disruptive system. The eventual system will be a breakthrough in the industry and provide a platform for new high-technology jobs in the UK with great potential for substantial exports.